Real Versus Digital: Sustainability optimization for cultural heritage preservation in national libraries

According to the International Federation of Library Associations and Institutions "National libraries are the guardians of a country's national cultural heritage. They collect, preserve and make available a country's history to all of its citizens and open a window on that country to people all over the world." National libraries have been running projects to digitize their collections for years. Due to rising energy use and cost of digital infrastructures, there is increasing pressure on libraries to reduce their energy use and emissions whilst ensuring maximum usability and accessibility. From a climate perspective, avoiding parallel operation of physical and digital infrastructures seems advisable. However, neither a physical-only nor digital-only scenario is feasible because the demand for digital media is increasing, while physical media must be kept due to legal, academic and cultural requirements. It is thus necessary to find an optimal mix of infrastructures that is economically viable, meets legal, academic and cultural requirements, simplifies user access, minimizes energy use and emissions.

The ReVerDi project applies the Life Cycle Sustainability Assessment approach to assess these infrastructures from an environmental, social-cultural and economic perspective. It thereby provides the scientific basis required for national libraries and other GLAM institutions to create future-proof infrastructures. The consortium consists of three research groups and three national libraries from the United Kingdom, the Netherlands and Switzerland. Country teams consisting of a research group and a library are responsible for project implementation in the respective country, while each research group is responsible for a transnational focus topic (environmental, social-cultural, economic). The three research groups have complementary backgrounds (natural sciences, engineering, social sciences, humanities) and expertise (digital technologies, LCA, cultural heritage), which provide a strong foundation.